Loughborough University and Millitec Food Systems Limited

To develop sensory systems to function in real-world factory environments for food production automation. The developed machine vision technology will empower the flagship product delta robots, allowing a range of new automation functions on production conveyors.